Developing efficiency standards in marine refrigeration

Develop a test procedure to measure the efficiency of current large capacity marine refrigeration products so we can rate them against current EU Energy Efficiency labeling standard. This benchmarking will then allow us to target the specific development our product range to improve the energy efficiency and environmental impact of the custom air cooled and water cooled refrigeration products supplied to the yacht and Superyacht sector globally.